Role of subplate neurosecretion in early cortical circuit formation

The developing brain is not simply a smaller version of the adult's, but one that has a completely different composition, connectivity, and logic of processing information. The neuronal circuits in the neonate are set up to interpret neural signals while the construction of the brain is still ongoing, with certain cell populations present only during such formation stages. These early cells and their functions are key components for the eventual maturation of the brain similarly to the dynamic transient scaffolds used for the construction of complex buildings.
We have a long-standing interest in studying these early-born cells and their involvement in both the normal and abnormal development of the brain. In particular, we focus on a transient compartment characterized by transient neuronal population and temporary synaptic connections called the subplate. Subplate cells are amongst the first born in the cerebral cortex, they initially represent a large cell group distributed in a zone between the site of neurogenesis and their final destination providing a platform for cortical development. However, these cells are only present during embryonic and early postnatal life and if the cortical development proceeds normally, they die at a particular stage.
The transient nature of these cells highlights their importance in the assembly of a fully functional brain as well as their susceptibility to damage. We investigate the consequences of prematurity or perinatal brain damage on these cells, and the consequences of ablating them during the developmental time window for neurosecretion.

With previous MRC grant funding during the past fourteen years, we characterised the early connections arriving to the cortex, gene expression patterns in subplate neurons at various developmental stages and also identified molecular markers for transient subplate neurons which now help us in the detailed study of these cells in animal models and in humans. This highlighted that many genes that are active in the subplate encode extracellular proteins. We recently described that subplate cells have the shape and intracellular machinery to secrete such proteins (Kondo et al., 2015). Protein secretation and vesicular release is downregulated following conditional knock-down of SNAP25 in subplate cells. Additionally, we demonstrated that one of these proteins - neuroserpin - is upregulated in a rat model of neonatal hypoxia-ischemia, as well as in normal brains at the peak of cell death. Combined with evidence from the adult stroke literature, this suggests that neuroserpin may play a neuroprotective role.
We wish to capitalise on our previous achievements by identifying the role that secretion from subplate cells might play in normal brain development and in perinatal damage, particularly by testing whether neuroserpin can reduce the injury following hypoxia ischemia in mice.

Our major objectives are:
1. Characterise the timing and expression levels of neuroserpin and other secretory proteins in mice during development and after hypoxia. Study neuroserpin expression (mRNA and protein) in human.
2. Prevent secretion from subplate cells by blocking regulated vesicle fusion or by removing subplate cells altogether from early postnatal stages and study the consequences this has on brain development.
3. Study the effects of hypoxia in mice after viral delivery of neuroserpin into the brain or in neuroserpin knock-out mice.

The outcome of this project will bring fundamental insights into the workings of brain development as well as its susceptibility and response to early brain injury. They will help to establish methods of ensuring healthy brain maturation by developing for the understanding necessary for effective treatments of brain damage after hypoxic ischemia and management of development in premature infants.

Technical abstract
Our long-term research programme is to study the mechanisms underlying the formation of transient early cortical circuits that are crucial for the development of subsequent more permanent adult neuronal networks. Our hypotheses for this grant are:
1. Subplate cells have a secretory function. This function is transient and it is necessary for the normal maturation of the brain including vascularisation and myelination and maybe neuronal cell survival.
2. Neuroserpin, a serin protease released from subplate neurons in the developing brain has a stage-specific function in cell survival of subplate and/or surrounding cells.
3. Neuroserpin has an additional endogenous function in preventing or reducing injury following neonatal hypoxia. This is based on our preliminary results demonstrating up regulation of neuroserpin following hypoxia in rats.
4. Increasing neuroserpin expression (via viral delivery) shall have a stage specific positive effect on the outcome (histopathological and behavioural) of neonatal hypoxia, whereas reduced neuroserpin levels (in neuroserpin KO mice) have a negative effect.
These hypotheses shall be tested in animal experiments, and some findings extended to human post-mortem tissue. We will characterise the cellular localisation of proteins encoded by genes for extracellular molecules in mouse and human including neuroserpin and CTGF. We will test the proportions of these proteins that are made in subplate cells and the proportions that are taken up by them. We will characterise the role of neurosecretion from subplate cells by using animal models with reduced membrane vesicle fusion in subplate or without subplate cells. For this, we will use subplate cell specific Cre expression in the period combined with Snap25-flox or STOP-flox diphtheria toxin A mice. Neuroserpin protein levels will be analysed in hypoxic-ischemic animal models and the effectiveness of increasing or decreasing neuroserpin expression before hypoxia shall be tested.

Potential impact
Brain disorders are a major cause of human suffering and disability. In the developed world, there has been a gradual increase in the number of premature births and survival, but often with devastating disabilities. Additionally, a rise in the diagnoses of neurodevelopmental disorders such as autism has been documented. In developed countries, brain diseases impose a tremendous direct economic burden on public healthcare and, indirectly, an even higher burden on society as a whole through reduced ability to work and increased caring responsibilities of relatives. Advances in treatment and prevention of early-onset or developmental brain abnormalities will have a positive impact on an individual's well-being and their family, as well as reducing healthcare costs and improving economic prosperity of society. Our research will investigate new intervention and treatment strategies for neonatal hypoxia-ischemia and shed light on poorly described secretory functions of transient cell populations that may contribute to normal brain maturation.
The most common causes of brain disorders that have their onset at birth are related to hypoxic-ischemic brain damage and prematurity and current monitoring and medication of the diseased newborn brain is limited. Additionally, autism and schizophrenia are now generally considered to result from subtle developmental abnormalities of the brain. A complex interaction between the environment and susceptibility factors encoded in the genome drive a phenotype that only manifest after decades. Currently, we lack a basic understanding of the neurobiology of these disorders and our research intends to address some of those shortfalls. Both animal and human studies have shown that the immature brain is not just a small version of the adult brain - there are great differences between them. For example, an antiepileptic drug that is effective in the adult can in fact be harmful in the neonate. To be able to contemplate prevention, achieve early diagnosis and establish treatment, we need to increase our knowledge of the basic biology of the immature human brain, including non-classical neuronal functions like secretion of extracellular proteins, and this is where our proposed research programme is focused.

Early and effective causal treatment of brain developmental abnormalities has the real potential to have a huge impact on the life of the individual, family and society in general. Preterm and term infants who need early interventions and treatment will be the primary beneficiaries of our research and families of these infants will benefit from an increased understanding and better clinical care, possibly reduced caring burden.
Clinicians responsible for the care of infants with hypoxic brain injury will also greatly benefit from this research as it has the potential for informing best clinical practice and new clinical trials. We will have the greatest impact in this field by regular exchanges with practicing clinicians and by providing training and information to future practicioners.
Our laboratory provides a wider benefit to society and the economy by training future generations of scientists and medics, and frequently hosting international student exchanges and visits (China, Germany, US, Canada, Brazil, Japan), which promotes overall economic prosperity by greater international understanding and cooperation. Our public engagement work also brings benefits by increasing understanding of animal experimentation. In addition, reaching the wider public can lead to greater understanding of brain abnormalities and disabilities which, consequently,brings a positive impact on equality and inclusion, especially amongst children.
Lastly, our image data can be of interest to artists and primary school teachers trying to engage children in science through art and collage techniques using scientific materials. AHS's images of fluorescent brains have previously been used for this purpose.